Scientific Knowledge

\nThe phrase 'scientific knowledge' is in common use, for example when we talk of the 'growth of scientific knowledge'. Yet knowledge itself has been largely ignored in the epistemology of science, which has developed independently from general epistemology. This project aims to bring philosophy of science and general philosophy into a closer relationship. In particular it considers the epistemology of science from a standpoint that places central emphasis on the idea of scientific knowledge. This project develops this epistemology of science in detail. It then applies this epistemology to the particular case of the generation of medical knowledge through clinical trials and other kinds of clinical study. It will thereby have consequences for our understanding of Evidence-Based Medicine.\n

Potential impact
\nThis project has a central philosophical component and a smaller applied component. The central component is philosophical research on the nature of scientific knowledge. The secondary component concerns the application of this general account to the case of medical knowledge. While the central component will be of interest mainly to academic philosophers and also to philosophically-minded scientists, the secondary component will be of interest to epidemiologists and other medical professionals.\n\nThe Impact Plan articulates a case for the significance of my epistemology of science for medicine, and provides evidence of the interest that medical professionals would have in this approach. In particular, the debates over the nature and significance of Evidence-Based Medicine (EBM) can be better understood thanks to my work (which has in part been developed with medical cases in mind). EBM is both highly influential and much contested. The provision of an epistemological framework for understanding EBM, which has been lacking hitherto, promises to have high non-academic impact. I aim to exploit this opportunity both through articles in general medical journals and through collaboration with the Centre for Evidence-Based Medicine in Oxford.\n